Trial of platform to streamline the maintenance decision making of NR Seasonal Delivery Teams

Lenz Labs is developing an innovative software platform to enhance asset management and maintenance in the rail and logistics sectors. This solution will enable operators to streamline maintenance routines and reduce downtime by offering a user-friendly interface that integrates asset information from various sources, such as spreadsheets and databases. The platform will help prevent delays caused by wind-blown contaminants and other network disruptions by providing real-time visibility into asset conditions and scheduling proactive maintenance. By automating the management of complex logistics operations, this project aims to increase efficiency, lower operational costs, and reduce environmental impact across transport networks.